Queen's University of Belfast and Recon Waste Management Limited KTP 21_22 R5

To develop proprietary low embodied carbon, low energy cement free concrete from recycled waste materials for use in precast construction products through a novel combination of chemical and microbiological processes.